Sustainable Bioaugmentation: Green Additives to Boost Biological Treatment of Wastewater

Photoclear Ltd's "Sustainable Bioaugmentation: Green Additives to Boost Biological Treatment of Wastewater" project aims to enhance the wastewater biological treatment by developing innovative, eco-friendly additives. These biocompatible additives are designed to improve the natural treatment capabilities of microorganisms, such as activated sludge, used in wastewater treatment plants. By improving the efficiency and sustainability of biological treatment processes, our solution offers a significant upgrade over conventional methods that often rely on harsh chemicals and energy-intensive processes.

Biological treatment of wastewater is crucial for reducing pollution and protecting the environment. Traditional methods can be costly and environmentally harmful due to their dependence on chemical treatments and mechanical processes. Our approach introduces novel additives that enhance the natural capabilities of bioremediation agents, resulting in cleaner water and a reduced environmental footprint. These additives also help lower operational costs by minimising the need for chemical treatments, reducing sludge management, energy and aeration expenses.

The project involves comprehensive testing and validation of the additives under various environmental conditions to ensure their effectiveness and reliability. We aim to demonstrate their environmental and economic benefits through feasibility studies and collaborations with key industry stakeholders.This will unlock the integration of these additives into existing wastewater treatment plants (WWTP) without requiring infrastructural changes.

Our project is structured to maximise impact and align with Innovate UK's funding priorities. Scheduled to commence on 1 December 2024 and conclude on 31 March 2025, it will be executed in four WPs focusing on: Market Analysis and Business Planning, Initial Research and Concept Validation, Design and Prototype Development, and Community Engagement and Impact Assessment. Each WP is designed to ensure the successful development and implementation of our solution.

Our green additives are created using readily available and cost-effective materials, making the production process both sustainable and economically viable. These additives serve a general purpose: to accelerate the metabolism of bioreagents by enhancing their natural processes through bioaugmentation. This functionality positions our additives as a significant advancement in wastewater treatment, offering substantial environmental and economic advantages without the need for retrofitting current systems.